RAD-PIX: A full-scale RADiation-tolerant monolithic PIXel detector for physics experiments

Context – The Large Hadron Collider (LHC) at CERN is the world’s most powerful scientific instrument, enabling groundbreaking discoveries like the Higgs Boson to advance our understanding of the fundamental laws of nature and the universe. A crucial aspect of physics experiments is particle tracking. As charged particles pass through the several layers that typically make a tracking detector, they leave a trace in each layer. Like following footprints on snowy paths to track and identify animals, physicists use traces in tracking detectors to reconstruct the trajectories of the particles and obtain key information to identify them (e.g. direction, charge and energy).
However, particle tracking presents significant technological challenges. To simplify this problem, physicists need extremely thin and fast sensors with tiny sensing cells that measure accurate trace points while dissipating little power. Additionally, sensors must be highly radiation-tolerant and cost-effective to survive many years of operation and cover large areas.
Technological challenge – Sensors in High Voltage CMOS processes, a variant of CMOS processes typically used for consumer electronics such as digital cameras, are the most promising route for achieving thin monolithic detectors with excellent radiation tolerance. However, significant further R&D is necessary to combine the challenging specifications of low-mass (100 µm thickness) and high radiation tolerance (>1016 1 MeV equivalent neutrons per cm2) together with high timing (1 ns) and spatial resolution (100 µm cell size), high data rate (100 MHz/cm2) and low-power consumption (150 mW/cm2) into a single, full-scale sensing device (~ 2 cm x 2 cm, as the maximum size of each individual sensor).
Objectives and applications in physics – This project will use industry-standard High Voltage CMOS processes to deliver a thin monolithic, high radiation-tolerant High Voltage CMOS sensor demonstrator, RadPix, for future physics experiments. The project will follow a staged approach:

firstly delivering a small sensor prototype;
using the prototype as a stepping stone for ultimately delivering a full-scale sensor demonstrator.

RadPix will be the first monolithic sensor capable of operating in the harsh conditions of the High Luminosity LHC, the culmination of the planned upgrades to increase the luminosity of the current LHC considerably in order to sustain and extend its discovery potential (e.g. detailed Higgs Boson studies, and new particle and dark matter searches). A major upgrade of the LHC-beauty detector which will require 12 m2 of silicon sensors is proposed for installation during 2033-34, and future sensor replacements of the ATLAS detector are planned for the late 2030s. These upgrades share the need for thin and high radiation-tolerant tracking detectors. Given the technological challenge, the R&D that will lead to sensors for such applications must happen urgently. This project has the potential to position the UK in a leading position within the global detector community.
Applications beyond PPAN and other benefits – Whilst the immediate, obvious application is in fundamental physics, the project has potential for significant commercial exploitation to make lasting impacts in wider society, notably in the nuclear, space and healthcare sectors. For example, in the nuclear sector, the demand for high radiation-tolerant sensors is crucial for safer management of nuclear waste, an area of immense importance and urgency. Although the niche nature of these applications may initially seem to limit the economic impact, the transformative environmental, scientific and societal benefits are substantial.